Developing human cell and tissue models to dissect the consequences of maternal immune activation on fetal brain development

Maternal immune activation (MIA) as a consequence of exposure to inflammatory agents during pregnancy is associated with increased risk for diagnosis of a neurodevelopmental disorder (NDD) in offspring. Numerous epidemiological and animal studies have contributed to a body of knowledge on the mechanisms behind MIA, and have dissected some of the consequences of exposure to maternal infection in adult offspring. Animal models have emphasised the role of microglia, the resident brain macrophage population, in the response to immune activation. However, animal models are limited, both via methodological factors and their inability to recapitulate complex human genetic factors. There is a need for human models to understand how the fetal brain, particularly fetal microglia, are affected by infection, and how changes in utero can alter neurodevelopmental trajectories.
The primary research question of this PhD will be to determine how fetal microglia interact with other cell types within the human brain parenchyma in response to inflammatory stimuli. I will aim to develop both cellular (using human induced pluripotent stem cells (iPSCs)), and human fetal tissue models of maternal immune activation, by determining the consequences of exposure to IL-6, a key cytokine implicated in the maternal immune response. Future studies will aim to explore the role of maternal-fetal barriers in the fetal immune response, and how exposure to cytokines, chemokines, or other maternal proteins generate changes in fetal microglia that impact upon other cells in the brain parenchyma.